Upgrading poor quality waste wood

We need access to specific knowledge and equipment that could assist us in demonstrating that it is possible to remove contamination (grit, glass, plastics and possibly heavy metals) from waste wood fines cheaply and efficiently. We expect the specialist knowledge to focus on the heavy metal contamination rather than the simpler aspects surrounding grit and glass.We would expect that a basic system for the processing of these fines to result from interaction with the knowledge base.